FLUXOPIA: Fluxgate optimisation for industrial applications

This project will develop and commercialise sensor technology developed in a Faraday Institution Industrial Fellowship between CDO2 and the University of Strathclyde (UoS) to develop new tools to improve the efficiency and performance of battery manufacturing in the UK. It will involve collaboration with German SME PhySens to optimise the sensors and deliver the sensor technology for a rail telemetry application that they have developed.

We will develop a UK supply chain for fluxgate magnetometers that will deliver sensors comparable to existing high end commercial magnetometers but at a much lower cost. The sensors will initially be prototyped in-house at UoS to ensure the target performance of the designs before pilot manufacturing runs at specialist UK contractors.

CDO2 and PhySens will both produce applications demonstrators using the new sensors and benchmark the performance against their existing systems.